DEEP MODELLING OF MULTIPLE FACTORS OF UNCERTAINTY FOR ACTIVE LEARNING OF TEXT AND AUDIO

Here I propose the design of a trainable acquisition function for active learning that is able to discern
between various factors of uncertainty, exemplified by audio and text data prediction tasks.

research area: machine learning and AI